Chemical Tools to Probe the Role of Bromodomains in the Parasite Trypanosoma cruzi

The acetylation of lysine on histones tails is a key post-translational modification (PTM), which affects gene expression in a wide range of species. Bromodomains are readers for such PTMs, and have been shown to be ligandable targets that affect human diseases including cancer, inflammation, and diabetes. The function of bromodomains in non-human organisms is poorly understood, however, given the fundamental role played by bromodomains in regulating transcription in humans, we hypothesise that bromodomain-containing proteins will play equally important roles in other organisms. The aim of the project is to design, synthesize and optimize small molecules to probe the function of bromodomain-containing proteins from the parasite Trypanosoma cruzi.